Effective utilization of Pre-trained Models

Pre-trained language models learn general language representations from large-scale unlabeled data. Some prominent examples have achieved stunning performance across different datasets. However, the resource-intensive inference and computational costs remain issues. One approach to solve this problem is knowledge distillation (KD), where a large model functions as a teacher and distills its knowledge into a small student model. We seek to study the module choice and other important questions in KD. Besides cutting down the model size of pre-trained models, we are also interested in studying how to effectively use such a model for a specific task. Currently, all tasks whose input are two sequences use the model in the same way. All the information is squeezed into a single word representation. Nevertheless, different tasks focus on different features. We would like to formulate a framework on the basis of pre-trained models which could be easily customized to each specific task.